Unravelling the mechanisms regulating GLP1 receptor internalization and recycling in insulin secreting pancreatic Beta-cells.

Therapies targeting insulin secreting beta-cells for the treatment of type 2 diabetes (T2D) remain an unmet medical need because there are no approved therapies that reverses loss of functional beta-cell mass, the primary defect leading to disease progression in T2D. Biologics offer great promise as regenerative treatments, for example antisense oligonucleotides [ASO] can knockdown currently undruggable genetic targets or transcription factors linked to beta-cell loss in T2D. However, pancreatic beta-cells are resistant to uptake of ASOs from systemic circulation. Thus, inability to selectively deliver ASO therapies to beta-cells is a substantial barrier to their development as safe treatments for T2D.
Recently AZ has shown, in vitro and in vivo, that conjugation of ASOs to a peptide agonist based upon GLP-1 (an insulinotropic gut hormone) is an unexpected and remarkably effective approach to specifically deliver ASO-cargo to pancreatic beta-cells. While novel, exciting and therapeutically important, as yet, we do not understand the underlying biology related to GLP-1 receptor endo/exocytosis in beta-cells although accessory proteins such as beta-arrestin proteins are expected to play a role. Finally, nothing is known about these processes in T2D.